Scientifically Managed Accurate Rapid Treatment of SARS-CoV-2 Fomite Transmission Routes Via Targeted Disinfection

This project aims to develop advice regarding disinfection, considering the differing scenarios (e.g. ambulances, public transport) considering:

\*Effective disinfectants (virucides)

\*Scenario specific constraints (i.e. need for rapid reuse of facilities)

\*Applicability of advanced disinfectant delivery methods

\*Activities where disinfection offers the greatest benefit

The project assist with the need for rapid disinfection of NHS resources and facilities. Has objectives to identify if, why and how disinfection of public and private sector activities could be implemented and can form the basis on which disinfection guidance is developed for both the public and private sectors as the UK returns to work and the lockdown is eased.

This project has multiple tangible benefits to current and ongoing management of the SARS-CoV-2 pandemic. The team assembled bring expertise from academia into industry to combine industrial risk assessment and disinfection skills with viology to manage the risks posed by fomite transmission the SARS-CoV-2 virus.